'I Can Speak Without You!' - Communication App for Nonspeaking Children Who Cannot Yet Read and Spell.

In the United Kingdom, over 10% of children contend with long-term Speech, Language, and Communication Needs (SLCN), a prevalent primary need affecting more than 20% of pupils with Special Educational Needs (SEN). Alarming disparities emerge in deprived areas, where the incidence of SLCN exceeds 50%.

Speech, language, and communication skills serve as fundamental cornerstones in a child's developmental journey, shaping their ability to thrive. The capacity to express oneself represents a pivotal component of human connection, fostering understanding and deeper bonds with others.

Augmentative and Alternative Communication (AAC) devices, which often encompass tablets or laptops, serve as invaluable tools in granting children a voice when traditional means are compromised. Frequently denoted as speech-generating devices (SGD) or assistive communication devices, many AACs rely on symbol-based interfaces, using images to facilitate communication. Users select symbols, like a cup image, prompting the device to generate corresponding phrases, such as "I am thirsty." For literate individuals, text-to-speech functionalities offer further versatility. However, for children yet to master written language, these basic button-based systems can prove limiting and frustrating.

Enter the 'I Can Speak Without You' app, a pioneering alternative. With this innovative tool, children harness the power of "Monster Sounds," selecting them to create the words they cannot themselves say. These words appear on the screen as 'mapped' words: visible spelling. Anyone can then click 'play' and hear the words the child built independently. This ground breaking app also supports phonics instruction for those engaging with Speech Sound Monsters and would be an invaluable resource for those embarking on their journey to spoken English.

The driving force behind this transformative solution is 'Miss Emma,' an impassioned specialist teacher in early years and Specific Learning Difficulties (SpLD). Herself neurodivergent, Miss Emma embarked on a journey several years ago to develop innovative, play-based strategies and resources tailored to children encountering literacy difficulties. In her quest to fully embrace and support diverse learning styles, she designed an alternative to traditional phonetic symbols, replacing them with symbols representing speech sounds for children with SLCN. This visionary approach bridges the gap between spoken and written English, rendering it more accessible and comprehensible: and it is fun!

The 'I Can Speak Without You' app is a testament to the fundamental human need to be heard and empowered. Its mission is to facilitate independence and empowerment through streamlined and engaging communication, ensuring that every child's voice is heard and celebrated.